Partire da sé. Art and Feminism in Italy, 1963-1983

My project examines how Italian feminism and art co-existed and mutually informed each other throughout the 1960s and 70s. It considers the activity of Italian women artists and critics directly involved in the feminist challenge or significantly influenced by feminist thought. Combining archival investigation and interviews, the research sets transformative artworks against the backdrop of a feminist culture in the making, one that can be thoroughly documented by its networks, printed productions, and testimonies. Expanding beyond the few already recognised artists, this study underscores overlooked contributions and embraces the range of voices in Italian feminism to assess the creative contribution of a collective movement.